Regular as clockwork: the role of circadian rhythms in gut inflammation

One of the most challenging conditions that gastroenterologists manage is inflammatory bowel disease (IBD), which consists of Crohn's disease and ulcerative colitis. IBD affects one in one hundred adults of all ages with symptoms of abdominal pain, diarrhoea and rectal bleeding. IBD is caused by a complex combination of factors involving the immune system, bacteria living in the gut and genetics. This leads to inflammation, which results in painful swelling and ulcers in the bowel wall.

In the last fifty years, advances in the development of treatments that dampen inflammation in IBD have dramatically reduced the risk of death from IBD. Despite this, nearly half of patients still require major surgery within the first ten years of diagnosis. The impact on quality of life is enormous as people attempt to function socially whilst frequently needing to find a toilet or manage their stoma bag after surgery. This is not good enough and my research will focus on better understanding of the causes of IBD, by exploring a new avenue of investigation into the role of biological clocks in gut inflammation.

Every human has a body clock, which uses the sun's light to set the body's rhythm; this body clock mechanism is built into almost every cell and ensures that people go to bed at the right time and get up for breakfast in the morning. Body clocks generate natural (circadian) rhythms in many functions including the immune system's response to danger, which is especially helpful for a healthy gut. There are increasing challenges to these natural circadian rhythms including shift work, jet lag and handheld electronics, which cause the body clock to fall 'out of sync' with the environment. This disrupts sleep patterns and increases the risk of diseases including cancer, obesity and inflammation such as IBD.

We want to determine whether gut inflammation disrupts the healthy functioning of the clock, making inflammation worse. Our study will take place in the laboratory setting at the University of Manchester, where we can control many factors related to the biological clock to understand the impact this has on gut inflammation.

For my first aim, we will use mice with chronic colitis compared to healthy mice, to understand how inflammation impacts natural circadian rhythms in the gut immune system. Following our previous work, I expect to see healthy clock function dampened in mice with colitis. Additionally, I will obtain tissue samples from humans with colitis to confirm my laboratory results and make my research more relevant to patients.

For my second aim, we will modify genes within mice to disrupt their normal clock function and determine the impact this has on the severity of colitis. We expect the colitis to worsen in mice with a non-functioning clock. This will give us a better understanding of the specific circadian pathways involved in driving inflammation in the gut, opening the door to potential treatment targets.

The third aim builds on our group's research that demonstrated the amount of drug target available for an IBD treatment called mesalazine changes through the day. We want to see if the time of day of mesalazine dosing changes its effectiveness. To test this, we will use mesalazine to treat mice with colitis. We will match the time of mesalazine dose to the point of maximum inflammation and determine if this works better than dosing at the point of minimum inflammation.

There have been no previous attempts to use the biological clock to maximise treatment effectiveness in IBD.

Researchers must innovate if we want to improve our understanding of what causes IBD. This research project is a great opportunity to explore a new avenue of investigation in gastroenterology. Through better understanding of circadian rhythms in gut inflammation, this research will work towards new pathways for treatment of patients with IBD and change the impact this disease has on patient's lives.

Technical abstract
Inflammatory bowel disease (IBD) carries significant morbidity for 1% of the adult population. There is increasing evidence that circadian rhythms control chronic inflammation, although this has yet to be explicitly elucidated in gut inflammation.

Aim 1: Assess the impact of colitis on the circadian clock
The circadian clock temporally gates immune responses in the lung and joints. To determine the circadian clock's role in gut inflammation, samples will be collected from our mouse model of colitis at six time points across the circadian (24h) day and compared to healthy controls. I will characterise the extent of circadian dysfunction in colitis through analysis of clock function and gut inflammation at an RNA, protein and cellular level in addition to in vivo bioluminescent clock reporter technology.

Aim 2: Determine the impact of targeted clock disruption on the host with colitis
I predict that disruption of core clock genes will worsen the colitis phenotype. Bmal1 is a core clock gene that can be disrupted systemically or locally in cells of interest such as intestinal epithelial cells. The impact of clock gene disruption on the oscillating transcriptome in health and colitis will provide valuable information on the specific pathways and cell types involved in clock-driven inflammation in the gut.

Aim 3: Determine whether time of day influences host response to IBD therapy
Circadian expression of multiple drug targets has been shown in non-colon tissue. I will perform transcriptome analysis on healthy and inflamed colonic tissue to identify oscillations in drug targets. The group has previously shown colonic oscillations in gene expression of ppar-gamma, a drug target for the IBD therapy mesalazine. I will use mesalazine to treat the model of colitis at different time points, to coincide with peaks and troughs in PPAR-gamma expression and inflammation.

In gastroenterology, this potential chronotherapeutic approach is entirely novel.

Potential impact
The research questions posed within this Fellowship proposal are of major interest to ACADEMIC GROUPINGS in Biological, Biomedical, and Clinical Sciences. The academic community will benefit from elucidation of mechanisms involved in circadian control of gastrointestinal inflammation. In the future, research findings will be translated to impact on the HEALTH CARE COMMUNITY through the design of clinical trials pending positive results from this Fellowship. I will disseminate findings by publishing my research in high impact journals, and presenting work at national and international meetings. I anticipate that the proposed work will produce multiple high-quality primary research papers, based on my ambition aims the diverse methodology planned, undertaken in a world-class biological timing centre.

Our findings will be of interest to the GENERAL PUBLIC due to the prevalence of inflammatory bowel disease. At its most basic, the work will engage members of the public who wish to learn about their health, circadian timing and human physiology. I will facilitate this through charity fundraising work and research findings will be delivered to the general public through public engagement activities (e.g. Science Festival and Community Festival). As our access to news changes, social media is more accessible and is being used more frequently by the public and patients to keep up to date with latest research findings. Now more than ever, there is a responsibility for us to impact their knowledge positively, by focusing on simple, clear communication of our research, whilst avoiding sound bytes that oversell our findings and mislead people. I will actively engage with the University of Manchester formally through the PhD academy and informally through the media and communications department to ensure I am well skilled in disseminating information in the modern era.

The proposed research is of interest to PHARMACEUTICAL COMPANIES due to direct implications for human inflammatory bowel disease, and establishing a strong basis for embedding clock logic into clinical development programmes, as well as identifying novel targets and approaches to tackle Crohn's and ulcerative colitis.

Inflammatory bowel disease is, and will continue to be, a massive burden on the national health care service. Outputs of this research could lead to intellectual property and new treatment strategies ,which may reduce the need for surgical intervention and the burden of post-operative recovery, thus benefitting the UK ECONOMY.

My ultimate goal as Academic Clinician is to deliver novel and improved therapies, which have real benefit for PATIENTS. Within the proposal, I aim to explore the potential to develop new chronotherapeutic strategies for treating inflammatory bowel disease. As part of this, I will PERSONALLY benefit from developing my research career in a world-class environment, to give me the best chance of achieving high output aims.